Smart agent for problem solving and decision making

Synseer is a collaboration software
product that drives faster, more organised, problem solving
and decision making.
A key part of our product evolution is the development of a smart agent or AI “facilitator” which
manages and intervenes in these online conversations to drive them to a conc
lusion, keep track of
decisions and help participants manage their engagement. This project will enable Synseer to
develop the data models that will provide the foundations for this capability.